What controls how dehydration reactions affect intermediate-depth earthquakes in subduction zones?

You will conduct Synchrotron-based 4D CT experiments to directly observe the eff ects of metamorphic dehydration on the mechanical stability of serpentinite on the grain scale and identify conditions that might lead to earthquakes.